Interpretability of Vision-Based Deep Reinforcement Learning Systems

We have seen remarkable progress in deep reinforcement learning (DRL) and other AI systems. However, our understanding of their internal reasoning and learned representations is far behind their capabilities. It will have to catch up if we want to make sure that we can deploy these systems safely and reliably. We propose to tackle this issue using a multitude of approaches. First, we will take inspiration from the study of biological systems, including the fields of psychology and neuroscience. We will use a specific instance of problematic behaviour in DRL agents, that of goal misgeneralization, to empirically evaluate the current state of the art of interpretability methods.
During and after this initial exploratory stage of our research, we will attempt to answer the questions of the scalability of such techniques by also applying them to the current frontier DRL agents. We will also investigate behavioural mechanism transfer between toy models and advanced AI systems. Throughout the process, we will look for the most neglected, important and tractable ways to improve the state of the interpretability field, by both iterating on existing methods and creating new ones.